Innovative Energy Saving and Climate Control System for Greenhouses

The project main aim is to provide a sustainable solution to the inherent problems of the greenhouse protected cropping industry through proposing a low-cost energy saving and climate control system. The project presents an innovative integrated approach to enhance the energetic performance of greenhouses and improve the yield of various protected crops through employing a seasonal underground thermal energy store with an innovative vacuum insulation panels in addition to utilizing heat insulation solar glass as the greenhouse glazing, natural ventilation windcatchers and innovative LED lights. The proposed solution enhances the glasshouse indoor conditions, improves the productivity and reduces the reliance on conventional fuels to provide energy needs and thus reducing the carbon emissions and the high running costs. Successful project implementation will benefit the whole community including the protected cropping growers and industry, the customers and the UK economy.